trakkif security

trakkif is a new kind of communications platform, purpose-built for delivering customer services. It enables organisations and their customers to interact with each other safely, securely, and confidentially. It helps the customer to organise and manage their communications with businesses they use. It enables businesses to both deliver improved levels of service and streamline their operations.